Capturing and Assuring System Requirements (CAeSaR)

Within aerospace and other industries, it is widely recognised that poor requirements are the root cause of cost overruns in systems development and, in thankfully rare cases, accidents after a system has been deployed. The aim of this project is to significantly reduce the opportunity for error in writing system requirements thus reducing cost and helping to avoid accidents. We aim to provide a means for the typical systems engineer to easily write clear, concise, unambiguous system requirements which can then be used as a sound basis for use in future verification activities. The technology will exploit a mathematical technique called 'Formal Methods'. We will provide a set of templates that enable a systems developer to write English language requirements thus enabling stakeholders such as regulators, developers and testers to clearly understand the intent.